Genome engineering and synthetic biology approaches for improving industrial CHO cell production of biologics

This project will aim to develop proof-of-principle approaches for improving CHO cell platforms for recombinant protein expression and bioproduction, based on combining: (i) rational site-targeted genome engineering (ii) gene circuit design, employing elements of genetic feedback regulation and conditional regulation. In this way, "difficult-to-express" proteins will be tested against a benchmark gold-standard expression protein, with the aim of improving protein production in a self-regulating, widely-applicable manner.